In-process robotic inspection

New automation technologies will enable new ways to conduct NDE inspection during manufacturing. The project will focus on hybrid robot systems (including collaborative systems), to provide flexible and adaptive NDE inspection approaches for composites manufacture. Interpretation of NDE data in real time using machine learning capability will enable in-process compensation to be accomplished, with real time path modification for NDE sensor delivery.